Apparel tracking from concept to customer

This Proof of Market study will assess the development of an identification tracking system for product validation across the manufacture/retail supply chain process. The technology concept proposed has the ability to assign an individual product with a unique identification, that allows audited interrogation from various parties to acquire manufacture origin data and full supply chain data, including the ability for an end user to validate the authenticity of an individual item at final purchase point.
The intention is that the technology solution developed will resolve many of the issues
currently encountered in the attempt to verify and authenticate a wide range of goods, from apparel to automotive parts. The outcome of the R&D for which this proof of market study is the starting point, could have far reaching and positive implications significantly impacting the high price for international economies that counterfeiting currently causes.
A significant aim would be to consult with the UK border agencies and international standards agency GS1, to develop the system in a format that would provide a significant cost saving over present anti counterfeit methodology/technology deployed at UK borders and throughout international supply chains. The principle concept would be to provide faster highly accurate validation of authenticity and where appropriate HMRC duty paid, this would look to cover the ever decreasing man power resources with technology and provide more robust and higher value information on imports and exports.
The fashion industry is seen by all parties as an ideal area to focus on for proof of market, as it is well placed as an exemplar for other sectors should the market be proved.